Research Software Engineer Network

The term "Research Software Engineer" (RSE) was coined in 2012 as a step towards creating an identity for a role that - despite making a fundamental contribution to research - lacked any real recognition. In only three years, RSEs have begun to achieve recognition in the UK research community, RSE Groups have sprung up at universities around the country, and RSE activities have attracted worldwide attention. The UK leads the world in understanding the importance of the RSE role to research.

The RSE community grows with each success, but this also increases the difficulty of ensuring adequate communication and sharing occurs across groups, and this increases the risk of duplicating effort and even repeating mistakes. We must invest into administering and organising across the RSE community if we are to extract the greatest value from the UK's investment into RSEs and maintain our position as a world leader in this field.

Potential impact
RSE Fellows will benefit from having instant access to the accumulated experience of the RSE community, including the experience of the RSE Leaders network who will have faced very similar issues to those faced by the Fellows.

RSE organisations will benefit from the sharing that the RSEN will engender and the administration assistance that the network will provide.

RSEs will benefit because the organisations that represent them will be able to achieve their goals more efficiently. Ultimately this will lead to their recognition and reward within the research community.

Policymakers and research stakeholders will benefit from access to an annual "state of the nation" report about RSEs, which can be used to understand the impact of RSEs and how best to support them.

By increasing the number of people with skills in both research and software engineering, the commercial sector will benefit from a wider talent pool from which to employ.

The greater public and the UK economy will benefit from advanced research that will result from supporting RSEs and providing the recognition and reward they deserve for their contribution to research.